An AI-Assistant for VR Theatre Production

This project aims to integrate artificial intelligence into a VR drama teaching app to automate and optimise technical theatre production tasks such as staging, lighting, and sound design. This innovation is positioned at the intersection of VR technology and AI, providing a unique tool that greatly reduces the time and labour associated with traditional theatre production methods.

Stan is an AI assistant designed to support non-specialist educators and small theatre companies with limited resources. Stan will utilise a Large Language Model to analyse theatrical scripts and automatically generate appropriate staging concepts, lighting arrangements, and sound settings. This allows users to rapidly prototype and refine production elements in a virtual environment before final implementation, fostering creativity and efficiency.

Stan's capabilities extend beyond simple automation; it offers intelligent suggestions based on the content, mood, and sentiment of the performance script. Users can interactively adjust and fine-tune these suggestions through the VR interface, making sophisticated theatre production accessible even to individuals without technical expertise. This will enhance educational outcomes and open up new possibilities for professional theatre production, particularly in resource-constrained settings.

The project addresses significant market and educational gaps. It provides equitable access to high-quality theatre production tools, democratising performing arts education, especially in disadvantaged communities. The integration of VR and AI in this context aids teaching and performance, and also prepares students for potential careers in the growing field of digital media and production.

The commercial potential of Stan is substantial, tapping into the expanding markets of e-learning and VR in education, which are growing at 40% year-on-year. The application of this technology also aligns with current trends towards digital transformation in the arts, further enhanced by the ongoing shift in educational methodologies towards interactive and technology-driven approaches.